Further development of a microfluidic cartridge diagnostic platform for detection of plant diseases and pests

Increased international trade is moving plant material and their pests globally, whilst climate change is extending their new and natural ranges. Non-native pests are regulated by Defra and the diversity of pests, materials and pathways through which they can arrive make early detection problematic.

The biosecurity front line, the Animal and Plant Health Agency (APHA), inspect traded plants for planting and plant commodities, including wood and wood products, and perform in-land inspections in nurseries, recently planted sites and the wider environment. This is mostly achieved by visual examination for signs of pests and symptoms of disease. In recent years APHA have deployed field tests (e.g. Loop mediated AMPlification -- LAMP - technology) at borders to confirm identifications, which benefits trade as goods do not have to be held whilst inspectors await results of laboratory analysis. However, the relatively complex methodology used consumes time, taking inspectors away from inspection activity to perform diagnostic analysis. In addition, their unfamiliarity with diagnostic techniques can lead to poor reproducibility.

Phase 1 of the project, developed and tested a prototype. The work proposed here seeks to develop a completely automated, microfluidic cartridge-based LAMP detection system to enable APHA inspectors to perform tests at point of entry (PoE) without hands-on intervention. In addition, a lysis buffer was selected and tested in a prototype sample disruptor. Finally, work with phytosanitary inspectors identified the priority pests for Phase 2 of the project. Phase 2 will first concentrate on preparing the microfluidic cartridge system for commercial production. The prototype sample disruptor developed in Phase 1 will be redesigned to be fit for purpose. Assembly jigs and automation equipment will be developed to support preparation of thousands of cartridges for delivery to customers. The injection moulded cartridges will be validated to international standards (EPPO PM 7/98) for the priority pests identified (_Bemisia tabaci__, Liriomyza huidobrensis, L. sativae and L. trifiolii_). Phytosanitary inspectors will be trained to use the new equipment to facilitate deployment and broader dissemination activities will introduce the technology to a wider stakeholder group. The new approach will use the same validated LAMP tests that are currently available but will provide end-to-end automation of the process of sample disruption, reaction set up and interpretation of results. The outcome of phase 2 will be improved time and resource efficiency of inspectors, improved detection rates of regulated pests and faster movement of traded goods through border control posts.